Direct detection of ultra-light dark matter using novel atom interferometers (AION/MAGIS)

75% of the matter in the universe is made of dark matter, the composition of which is unknown. While high energy experiments like LHC and others search for heavy candidates, atom interferometers have the unique potential of detecting ultra light candidates. My work will support the design and conception of such instruments